Aston University And Visioncare Research Limited

To develop international intraocular-lens (IOL) clinical trial support services and capability to conduct studies across the UK to complement existing eye-care activities.